Computer Science (PhD)

Data Streaming is an extremely important concept in today's world. There are two practical issues that require Streaming Algorithms. Firstly, datasets can be too massive in order to be able for example to store copies of them for processing or multiple passes. So, the holy grail is to maintain a correct answer after just one pass of the stream minimising the memory footprint of the process. Secondly, in many instances, we need to provide answers on the go. So, we need to have processed the stream at any point inside it to be able to give an answer whenever it is queried. There are two streaming models widely studied. The first is the cash register model, where we can only insert elements in our stream and the second is the turnstile model, where we can also delete elements in our stream.